Verifying Distributed Ledger Technologies

My aim is to provide a formal verification of distributed ledger technology (DLT) algorithms to determine the correctness of the claims set forward by the creators.
In order to achieve this, I will be developing models, using formal modelling tools such as Event-B, and will formalise the claimed properties of the systems, such as immutability, internal consistency, and consistency of views. This will allow me to perform a formal and tool-supported analysis of the algorithms to investigate the claims made. This also provides the opportunity to correct, improve or optimise the DLT designs.